Angelic Bodies in Seventeenth-Century English Thought

Seventeenth-century English theologians, poets, and artists revise their representation of angels over the course of the Reformation. They continue to present angels as figures with bodies, but the bodies tend to be distorted, obscured, or refined almost to the point of disappearing altogether. Late medieval angels are anthropomorphic; in keeping with their role as messengers of God's will toward man, their faces and bodies are human and familiar. Seventeenth century English Protestants, by contrast, find themselves uncomfortable with the idolatry such realism might suggest. As an alternative, they adopt more stylised, enigmatic forms of representation, emphasising the limits of human understanding.